healthcare technologies

This research is under healthcare technologies theme. It wants to address chronic pain with computational neuroscience methods. Previous research usually focuses on statistics of neuron behaviours, while this project tries to model pain regulation pathways, applying methods that are typically used in brain cortex to brainstem. Periaqueductal grey is the primary region that we are studying. Control theory methods will also be used for modelling.